Between Sense and the Sensible: Psychoanalysis and Critique in Deleuze

This project explores Deleuze' engagement with psychoanalysis by comparing Deleuze' peculiar use of Freudian ideas with Lacan's advancement of psychoanalysis.

This comparison sets out from an unsolved, yet foundational problem of Freudian metapsychology: psychic life is predicated upon both representations (images, words, erotic 'objects'...) and affections (sensations, excitations, forces ...), yet how the representational and affective dimensions hang together remains ultimately unaccounted for in Freud. Due to this lacuna, Freudian theory of the unconscious is effectively split, vacillating between alternative models: either an 'hieroglyphics' to be deciphered or an 'apparatus' operating beyond meaning. The schism among Freud's French successors seems an expression of this split: ostensibly loyal heirs to Freud, the Lacanian school deciphers the unconscious' linguistic structure, while Deleuze and Guattari's schizoanalysis, more oblique in their adherence to Freud, engineers its senseless machine-like workings.

Thinking beyond this schism, the project uncovers promising solutions Deleuze and Lacan provide to Freud's metapsychological problem in drawing on the notion of the 'drive': a concept hallmarked already by Freud as "a borderline concept". Exceeding his earlier structuralist preoccupation with representation, the late Lacan accounts for affectivity's 'extimate' relation to signification by introducing 'objet petit a': the drive-object marking a remainder of the Real inherent to the Symbolic. Contesting schizoanalysis' purported neglect of representation, Deleuze' earlier writings account for the emergence of sense from the sensible through 'dynamic genesis': the sub-representative Real of partial drives producing the Virtual or the Lacanian Symbolic. A conceptual hinge between representation and affect (and by extension: between the mental and the somatic, sense and the sensible, Symbolic and Real) the drive also marks the point of convergence in
which a Deleuzian critique of the subject, centering on affect, and a Lacanian one, centering on the signifier, intersect, thus revealing a commonly overlooked affinity between the ostensibly distant theorists.